FLIGHT-PCB (Flexible Inkjet Generation of High Technology PCBs

This project will develop high resolution, versatile volume direct write inkjet printing (DW-IP) of PCBs, in an industrial scale environment, to service the needs of design, innovation and service driven users. DW-IP is a disruptive technology, it will: dramatically reduce design-to-manufacture times and eliminate tooling costs; introduce innovative materials technologies to designers; cascade the process into other industries; offer a competitive service advantage over Asia; reduce inventory levels due to fast cycle times; eliminates chemical and waste stream processes; use and enhance UK academic knowledge. The project will massively integrate new generation inkjet heads into a single array capable of single-pass printing and create a precision printing machine. The integration of the array head, its drive electronics, software control, ink flow system and image control methods are all innovative.